Behaviour Of Axially Restrained Steel Columns With Elliptical Sections Subjected To Severe Fire

Elliptical structural steel hollow sections represent a recent addition to the range of steel sections available to structural engineers. However, despite the extensive interest in their use on the basis of both architectural attraction and structural efficiency, a complete absence of fire resistance design guidance is restraining applications. The proposed project aims to overcome this through investigating the performance of elliptical steel sections subjected to severe fire and to develop preliminary simplified fire design guidance and rules. The study is based on reliable high standards fire experiments, theoretical understanding, and sophisticated finite element numerical modelling. Fire testing will be the key instrument for obtaining the fundamental data required, and once calibrated, numerical modelling will be used to conduct a parametric study to investigate the importance of the individual parameters and to extend the range of available data. The study will involve investigating steel hollow and concrete filled elliptical steel sections subjected to severe fire scenarios. Design rules will be developed taking into account the fire engineer, with careful consideration given to finding the right balance between accuracy of result and ease of calculation methods. Dissemination of the findings of this research will be made through an internet website, journal publications and by presentation at international conferences. This novel study will be the first investigation to study the fire resistance of restrained elliptical hollow and concrete filled steel columns.

Potential impact
The current lack of design guidance and fundamental structural performance data for elliptical steel sections in case of fire is inhibiting more widespread use in construction. The complete absence of research on performance of elliptical sections in fire situations makes the impact of this work significant. The outcomes of the research will improve the health and safety standards by reducing injuries and casualties occurring due to partial or complete collapse of buildings in case of fire. The proposed project will enable to identify and explore how elliptical sections behave in fire including failure modes, hence encouraging their use in structures. The UK steel industry will benefit from the project as the research will provide valuable data on EHS fire safety design, hence improving their use in the construction industry. Chartered fire design engineers and fire consultancies will significantly benefit from the impact of the research. In addition, encouraging the use of concrete filled hollow elliptical sections will play role in promoting the concrete industry in the UK. The governmental safety bodies and authorities are among beneficiaries including the Health and Safety Executive. The project will provide these key bodies with better understanding of fire safety of EHS steel columns aiming to reduce life and material casualties during fire. In the long run, improving the fire safety standards will certainly have an important effect on national policy making particularly in preparing future strategic plans which are closely related to the status of the national welfare of buildings. All what has been mentioned will improve worldwide export opportunities to UK consultancies and companies. The industrial partner of the project Jeremy Gardeners associated will enhance the dissemination of the project findings. Jeremy Gardener Associates was formed in 1993 and became one of the leading fire engineering consultants in Europe with more than 4000 projects undertaken and offices in London, Dublin, Edinburgh, Winchester and Galway.